Smart People + Smart Process = Smart Factory

Our world must change. Food production and supply is the backbone of our society -- it is also currently unsustainable. Current challenges of climate and environmental change are a threat and the role of digital technology in facilitating solutions will be demonstrated in this Project.

This project brings together over 220 members of staff from the factory, transport and office functions in the consortium lead, Raynor Foods. It will provide them with meaningful information that will change practice and behaviour so that measurable sustainable outcomes will be reported utilising gamification research to build 'Carbon Hero' games.

The Project consortium and grant claiming partners are a high-performing team with innovative leaders, academics, businesses and universities, who are all multi-award winning with proven track records in delivering transformative and disruptive innovations. The Project includes non-grant claiming partners who have established global and national reputations.

**Grant claiming partners are as follows.**

\*Raynor Foods Ltd -- Consortium Lead

\*Software Imaging LTD

\*University of Lincoln - National Centre for Food Manufacturing

\*University of Cambridge -- Institute of Manufacturing

**Non-grant claiming system providers**

\*Siemens Group UK

\*Elcomponent LTD

\*Tascomp LTD

Our project will deploy and fuse an array of digital technologies into Raynor Foods sandwich factory in Chelmsford, measuring the CO2e footprint in real-time and making it visible to all operational staff so that they act to reduce it.

The integrated use of IDTs will ensure that all factory processes and assets are measurable, traceable, trackable and controllable. This will provide instantaneous measures of resources and CO2e emissions that will be integrated with staff welfare.

Bringing together process and people data is transformative and enables remedial actions to be owned by staff and made in real time. The process and people data will be input into a Semi-Automatous Management System (SAMS) using AI/ML. SAMS will assist staff to simultaneously reduce factory energy consumption, process waste and monitor and enhance staff welfare and engagement.

LettUs Grow is departing the project by mutual agreement. A detailed account of the issues, decision & accomplishment is set out in Reference A. In summary this was due to insufficiently mature technology readiness level & a business strategic direction change rendering exploitation of the Drop and Grow unit unviable. Unfortunately, we have not found a substitute. Therefore, we need to fully remove WP 4, sub workstream 5 entitled “Salad Ingredient Processing” including the infrastructure integration and seek to reallocate resources to refining and expanding the use cases to deliver CO2e reduction objectives through process efficiency and waste reduction in core manufacturing processes.

Opportunity in onboarding Software Imaging (currently a subcontractor) as partner has been resolved This adds alternative scope facilitated by the Ultra-Wide Band Mesh technology enabling an array of use case applications measuring CO2e & alerting/actioning reduction, programming capabilities de-risking integration & implementation plus an exploitable product output for broader industry application to realise CO2e reduction goals.

This transformative approach of integrating processes and people will reduce total GHG emissions by a third of current baseline activity. To achieve a sustainable and smart factory requires smart people and smart processes.